University of the West of Scotland and Smartify Holdings Limited KTP 24_25 R5

To optimise and automate the process for integrating clients' 3D models within Smartify's real-time XR application, addressing existing workflow bottlenecks, releasing capacity, improving productivity and accelerating new client adoption / growth.